Design and Testing of Thermoelectric Generators for Aerospace Systems

There is a strong demand in the Aerospace sector to develop more efficient, green power architectures for aircraft and space systems. Thermoelectric generators have previously been used as energy harvesters for wireless sensors systems in Aerospace. The prosed project will expand on recent advances of thermoelectric generators which can be used to produce power for niche aerospace applications.